Hivehaus

BRE Our expert teams are among world leaders in built environment research and innovation. Their capacity to generate new knowledge and to support and test new ideas underpins cutting-edge research and innovation services in all areas of the built environment.